Aerial pollution monitoring with novel sensors and UAVs

Limosaero's project will use a novel sensor package, in development with the University of Cambridge, and deploy it using a long-endurance solar-powered uncrewed aerial vehicle (UAV).